Manchester Metropolitan University and Creative Tourist Limited KTP 21_22 R4

To develop and embed a range of strategic management capabilities that will facilitate the rapid growth of the business by exploiting market opportunities in the UK culture, heritage, and tourism sector.